Synthesis and characterisation of functional porous materials for catalysis

Porous metal-organic frameworks (MOFs) are of particular interest due to their ability to provide large accessible internal surface areas for potential application in gas storage and separation. The identification of preferred adsorption sites as a function of gas loadings coupled to changes in dynamic behaviour of the framework structure represent important mechanisms for the sensing and discrimination of guest gas molecules. We have recently discovered a family of very stable MOF materials (MFM-300 series) incorporating isophthalate linkers. MFM-300(Al) exhibits excellent performance in selective carbon capture and hydrocarbon separations and, via collaboration with scientists at National Facilities, we have determined the structure and dynamics of these gas-loaded MOF systems (Nature Chem., 2012, 4, 887; Nature Chem., 2015, 7, 121; Nat. Comm. 2016, in press). This project aims to develop new functional porous materials with specific binding sites and high stability for selective guest binding, activation, and conversion. We will target a range of important heterogeneous catalysis by using porous catalysts and investigate the catalytic origins within these functional systems. The project targets on the research in the field of "Advanced Materials" and is aligned with UK research council priority area on "Functional Materials for Energy Applications" and "Catalysis".